The Standard Model and Tensionless Strings

The project will attempt to recast the particle content of the Standard Model in terms of tensionless strings with contact interactions. This builds on recent results expressing QED in this way. In particular the project will focus on the representation of the bosonic sector of the Standard Model.